University of Edinburgh and Cherry Valley Farms Limited

To develop and implement automated bioinformatics capabilities to create the data pipelines required to implement genomics into a duck breeding programme.